University of the West of England, Bristol and Bristol Drugs Project Limited - AKT4

To develop and trial a digital communications campaign to facilitate engagement with early intervention in ketamine dependancy. The development of the campaign will involve:

* Researching barriers to users' engagement with the night/festival programmes
* Developing effective messaging
* Identifying media and influencers through which the campaign may be delivered